Portable dry heat sterilizer for FFP3/ N95 respirator reuse

Portable dry heat sterilizer system, for point of use storage and sterilization for mobile care workers and health care service providers to people in their own homes.